Immersive Visualisation for Construction (iViC)

Cullinan Studio architects are working with Hyde Housing, the Warwick Manufacturing Group at the University of Warwick and Holovis International to develop an affordable mobile Immersive Visualisation suite for construction to improve communication of design data and help achieve Government targets of buildings delivered at lower cost, in less time and with fewer defects